"A co-produced exploration of Autistic Burnout: Predictors, Consequences and Coping Strategies"

Up to 80% of autistic people experience mental ill-health
(Simonoff et al., 2008; Lever & Geurts., 2016) which is
higher than the general population - 23.4% (Hughes Mccormack et al., 2017). These difficulties are key
contributors to reduced wellbeing in autistic people (Oakley
et al., 2020). One issue the autistic community state
contributes to this is autistic burnout. Autistic burnout can
be defined as a chronic state of exhaustion and distress,
resulting in decline of daily living skills (e.g. maintaining
relationship/jobs - Raymaker et al., 2020). Research
suggests that autistic burnout is driven by autistic people
living in an unaccommodating world (e.g. large number of
social expectations) that pressures them into 'masking'
(hiding) their autism (Higgins et al., 2021).
Within academia, research focuses on defining autistic
burnout (e.g. Higgins et al., 2021; Mantzalas et al., 2022),
with less focus on other factors, such as predictors and
coping strategies, which have been identified as the next
steps by autistic advocates. Therefore, this project
responds to the literature gap, aiming to use interview and
physiological data (e.g. sleep data) to explore:
Predictors/risk factors of autistic burnout (to inform areas
for prevention), consequences/outcomes (to identify
pathways to/through autistic burnout), and identifying
coping strategies to support and/or prevent autistic burnout
(to develop approaches for managing autistic burnout that
autistic people endorse).